"When can I stop testing?": Using Machine Learning Theory to Bound the Size of Test Sets

When it comes to testing software and systems, the question of how many tests are required to ensure that any faults are found is a fundamental, longstanding one. A similar problem arises in Machine Learning, where the question is how many training examples will be required in order to ensure that the learned model is accurate. In Machine Learning, however, recent advances have produced bounds on training set sizes that can guarantee (probable) accuracy for certain types of learning algorithms. These recent advances are exciting from a testing perspective. Testing and Machine Learning can, in many respects, be viewed as ``two sides of the same coin''. It is therefore possible in principle apply results from Machine Learning theory to reason about bounds on test sets. This then forms the objective of this project. To develop an approach captures the essential properties of a software system in such a way that it is possible to apply Machine Learning bounds to their test sets